sustainable HYdrogen powered Shipping (sHYpS)

The general objective of sHYpS is to support the decarbonisation of the shipping industry, but leveraging on previous and on-going work and investment made by a specific cruise vessel owner and some consortium members. It will develop a hydrogen-based solution, which can be adapted to multiple types of vessels and in some cases can already achieve the IMO’s target for 2030 and 2050. The project will develop (i) a novel hydrogen storage intermodal 40’ ISO C-type container; (ii) the complete detailed design of module containerised power plant based on an optimised PEM fuel cell system; and (iii) the dedicated hydrogen-supply logistics. The project will define the logistics based on both the swapping of pre-filled containers and of the prospective scale-up of the storage capacity and the supply applied to a specific Norwegian port use-case. This enables the rapid implementation of the supply-chain without waiting for the full infrastructure to be in place. The project will show how this approach can support a remarkable portion of the vessels in EU waters. The project will use a window of opportunity to install the storage, gas handling and energy management systems, and a reduced power fuel cell power plant on one of the cruise vessel owner’s new-build cruise ships. The system will be tested during a shakedown cruise by 2026. Having the future full 6 MW system in place would allow a 50% reduction in carbon emissions on a 14 day fjord cruise on this vessel type, of which an ongoing new build programme is in place (as well as other types to which the system may be applicable). With the right logistics in place, the ISO container technology can be applied in hundreds of units per year. In the meantime, the elements of this project can be applied in more vessel segments at sea and on inland waterways, applicable to hundreds of vessels on the order books of commercial fleets. The value-chain includes liquid hydrogen suppliers, giving the opportunity to accelerate supply of thousands of tonnes of liquid hydrogen per year in the next twenty years.